Optical Tomography for Functional Image Guided Radiation Therapy

Optical Tomography for Functional Image Guided Radiation Therapy This projects aims to develop a novel optical
tomographic imaging for early assessment and optimisation and continuous monitoring of radiation therapy.